Metabotropic glutamate receptor signalling: a new drug target for longevity.

As we age, our susceptibility to multiple long-term diseases substantially increases. This has a significant impact on quality of life for older people as well as social and economic costs to our society, particularly given the current global rise in human life expectancy. Thus, new ways to reduce the burden of ill health in older people are urgently required.

An important finding in the field is that health during ageing can be modulated by both genetic and environmental factors. Furthermore, similar biological processes regulate healthy ageing across evolutionarily diverse species. We can therefore use simple laboratory models such as the fruit-fly, Drosophila melanogaster, to effectively study the mechanisms that drive human ageing and age-related diseases. This innovative approach will identify new pharmacological targets that modulate the underlying cause of disease - ageing itself.

We have recently discovered that we can improve healthy ageing in Drosophila if we inhibit the activity of a specific cell-surface receptor, the metabotropic glutamate receptor or mGluR. These receptors are present in all animals. They bind to the amino acid L-glutamate to activate a cascade of cell signalling events. The activity of these receptors has already been shown to have important implications for human health as highlighted by their involvement in several neurological disorders. However, we do not yet understand the mechanisms by which inhibition of mGluR activity improves healthy ageing. This information is essential to realise the full functional significance of this new ageing regulator.

In this project, we will use Drosophila as a simple model to define how mGluR signalling impacts on age-related health. We will switch off mGluR expression in specific tissues and at certain time-points during the lifecourse of the animals to identify where and when mGluR activity influences health during ageing. We will disrupt receptor function in more precise ways by changing specific amino acids within the protein sequence. We will also alter the activity of various downstream signalling molecules to determine how disruption of mGluR function leads to longer lifespan. Our preliminary data shows that as well as longevity, inhibition of mGluR function also promotes resistance to various stresses. These effects are associated with changes in the expression of important stress responsive genes. We will expand these studies to analyse the global changes in gene expression upon mGluR inhibition using RNA-sequencing. This will allow us to identify the physiological processes that are responding to mGluR inhibition to promote longevity. Lastly, we will use well-characterised pharmacological inhibitors of mGluR activity that are already used in the clinic for other purposes and feed them to adult flies to determine their age-dependent effects on longevity, a critical step in the development of these inhibitors for future therapeutics for age-related disease.

Together, this knowledge will enable us to fully characterise a new evolutionarily conserved longevity regulator. This is an essential stage for the identification of new drug targets that could be used to treat multiple age-related diseases by targeting their common underlying cause - the biological processes of ageing - to promote human health and well-being across the lifecourse.

Technical abstract
Age is the major risk factor for multiple chronic diseases. As populations get older the associated burden of ill health presents significant socioeconomic and medical concerns worldwide, prompting an urgent need for innovative strategies to improve age-related health. Recent advances using simple animal models have revealed that ageing is plastic, modulated by similar genetic, environmental and pharmacological interventions across evolutionarily distant species. Hence, using model systems like Drosophila to understand the basic biology of ageing can disentangle the complex mechanisms that drive human ageing and disease.

We have recently discovered that mutation or chemical inhibition of the Drosophila metabotropic glutamate receptor (mGluR) promotes longevity in flies, establishing for the first time a new link between this highly conserved cell signalling receptor and healthy ageing. However, the underlying mechanisms remain poorly defined. Using the power of Drosophila as a genetically tractable system, we will elucidate the molecular signalling events downstream of mGluR that regulate age-related health. We will identify the spatiotemporal pattern of mGluR inhibition that promotes healthy ageing. Using CRISPR/Cas9 genome editing to mutate specific functional residues in mGluR alongside genetic epistasis studies, we will characterise the downstream effectors involved. Integrating our findings with genome-wide gene expression changes will identify those physiological processes that show altered activity. Lastly, to pave the way for future therapeutics, we will extend our preliminary data to screen for clinically-relevant mGluR inhibitors that promote healthy ageing.

This proposal represents a novel strategy to tackle age-related diseases by targeting their common underlying cause - ageing itself. This study will have translational relevance for human health, by identifying novel routes for therapeutics to improve health and well-being across the lifecourse.

Potential impact
The programme of work outlined in this proposal will have considerable academic, economic and societal impact. Key
beneficiaries of this research include:

(1) Older people and their families.
The proportion of older people within our society is steadily increasing. This research will increase both national and
international awareness of the problems and personal costs faced by older people due to the age-related deterioration in
their overall health and well-being. The main purpose of this research, to provide a basis for the development of treatments
for age-related diseases, will in the long-term result in tangible benefits for older people by increasing their quality of life,
improving their health, reducing their physical suffering and maintaining their independence. This in turn will reduce the
emotional and personal costs for their families and caregivers.

(2) Social and Healthcare Services
An increasing proportion of social and healthcare budgets are targeted towards the care of older people. For example, here
in the UK, state spending on social care for older people is predicted to rise to around £25 billion per year by 2025 while the
NHS already spend around a fifth of their annual budget (£50 billion) on age-related healthcare. This research has the long
term potential to identify new treatments that will reduce the deleterious effects of advanced age. By targeting multiple
diseases of ageing, the overall cost of care of older individuals would be reduced leading to improvements in the quality of
public healthcare and the effectiveness of public services.

(3) UK Economy
In the short term, this research will have positive economic impacts by enhancing the knowledge base by creating new job
opportunities as well as providing world-class training to produce highly skilled research workers. In the long-term,
treatments that improve health outcomes within the older members of our society will reduce public and social care costs
liberating funds for investment into the UK economy. New treatments for age-related diseases that will arise from the
results of this research will raise the profile of scientific research within the UK thereby attracting investment from the
pharmaceutical industry.

(4) Government policy
This research will help to further establish the biological process of ageing itself as a viable target for the treatment of age
related conditions, thus informing government policy on the feasibility of increasing health and well-being in older people
using such strategies. In the long term, this may positively influence government spending in the area of ageing research,
an area of great importance for a country with an ageing population.

(5) Enhancing the knowledge base
Wider biomedical research communities will benefit through the deposition of novel transcriptomics data sets
within publically accessible repositories. Collaborations developed within this proposal will allow for the transfer of
knowledge and skills between Aston University and the collaborating institutions. Added value and impact will be gained by
the PI through the appointment of a PDRA to her laboratory, enhancing her output, impact and career development as well
as offering a significant training opportunity in emerging and rapidly expanding RNA-sequencing and associated data analysis technologies to the
PDRA.